Cyber Security Innovation Vouchers

This Innovation Voucher is to audit existing IT infrastructure and process in order to identify weaknesses and suggest improve,emts in order to work towards cyber security certification.